Child malnutrition& Adult NCDs-Generating Evidence on mechanistic links in Jamaica, Malawi & Ethiopia to inform future policy/practice (CHANGE study)

Severe malnutrition in early childhood is a major public health concern globally. This has serious consequences:
- Short term: for children to survive: malnutrition in all its forms underlies some 45% of all under 5 child deaths worldwide.
- Long term: for children to thrive: there is increasing realisation that early life malnutrition contributes to the fast-growing global epidemic of non-communicable diseases (NCDs).

As more children now survive episodes of malnutrition in childhood there is increasing need to understand what causes the long term problems. Evidence on this would lead to: improved early treatment of child malnutrition; improved longer term treatment aiming to reduce long term adverse effects.

In this project we have a unique opportunity to explore three groups of children/adults in:
- Jamaica: children suffering from severe malnutrition in the 1980s have been followed up on several occasions already, with scope for further analysis from already collected data.
- Malawi: We recently followed up a group of children admitted for severe malnutrition in 2005/6. We plan to both analyse existing data in more depth: also to possible collect new data in future.
- Ethiopia: Individuals who were young children at the time of the great Ethiopia famine of 1983-85 are about to be followed up in a pilot study. Learning from the above two projects will inform and improve plans for the Ethiopia work.
We aim to understand what are the long term problems following early child malnutrition and why they occur (the 'mechanisms' by which the two problems are linked)

The work proposed in this applicaiton is background towards the above future project. There are two main activities planned

A) Review of exisiting evidence: we will search the scientific literature to better understand what other have found to date re links between early life malnutrition and adult NCDs. Through this we will identify key knowledge gaps to target in future work.

B) Collaborator meeting - we will bring together the teams working on the above three groups of children to: learn from each other and share experiences. Through this better future work will be possible and there is great potential to enhance the overall learning compared to following each group as a stand-alone.
This meeting will be organised in Ethiopia in Autumn 2019: we will invite a number of key experts to make detailed plans for future work.
The Ethiopia/Malawi/UK teams will also visit Jamaica (the most advanced/experienced group) to learn from their experience and thus help plan better future projects in Malawi and Ethiopia.

Technical abstract
Malnutrition is a major global public health problem underlying some 45% of all deaths among children aged under 5 (child u5) worldwide. Severe Acute Malnutrition (SAM) is particularly serious, affecting some 17 million children u5 and causing over 500,000 deaths/year. As well as affecting chances to survive, data also suggests that children's potential to thrive is affected by early life episodes of malnutrition. This has major implications, especially for efforts to tackle the rapidly growing epidemic of NCDs (non-communicable disease).

While intrauterine undernutrition has been linked to later life NCDs, data on the effects of child malnutrition is sparse. Some of the few long-term post-SAM follow-up studies currently that are available show interesting associations between SAM (and related forms of severe malnutrition) in childhood and processes associated with muscle function and growth, including cardiac development, and overall metabolism (especially glucose metabolism) in adulthood. These observations make it plausible that child SAM increases risk of adult NCD - but mechanisms underlying these association are far from understood.
More data matters because:
a) There are many children alive today who suffer from or have suffered from SAM: better understanding their life-course risks is vital for policy, planning and advocacy
b) Understanding SAM>NCD mechanisms could lead to improved treatments for SAM
c) Understanding SAM>NCD mechanisms could also lead to post-SAM treatments to reduce NCD risk.

This study will ultimately provide more data by learning from three unique cohorts:
- Jamaica:
- Malawi:
- Ethiopia
Working with the 3 cohorts together will enable more lesson to be learnt - to inform policy and practice in many other LMIC countries.

The requested grant is towards background literature reivews and collaborator meetings to shape details of future larger studies.

Potential impact
The following would benefit from this reasearch

1) Local communities (including vulnerable infants/children and adults with NCD)
--> If any problems (specifically NCDs such as high blood pressure or poor glycaemic control) are identified in study participants at follow-up they will be referred for appropriate medical care, thus directly benefiting their health. We will definitely aim to follow up local communities in Ethiopia. Data is already available from Malawi and Jamaica - depending on outcomes of the investigator meeting further follow-up may be planned.
--> Awareness of NCD and links with early life malnurition will be raised in local communities through our work
--> Vulnerable infants and children would also benefit it (as we anticipate) data from this study ultimately leads to improved treatments for child malnutrition.

2) Policy makers / programme managers
- Highlighting the mechanistic links beween early life severe malnutrition and later life NCD will offer invaluable advocacy materials for policy makers and programme managers working in LMIC/emergency settings.
- Linking the two conditions will provide powerful arguments for greater investment in both preventing and treating early life malnutrition: both an important need in itself, also a way of tackling the growing epidemic of NCDs

3) Scientists & academics
By proving mechanisitc information for researchers to :
- develop better treatments for severe malnutrition.
- develop better post-treatment care packages.
...at-risk individuals and communities will directly benefit.